3MW marinised fuel cell system and powertrain

This project will define an innovative multi parallel design for 3 MW marinised fuel cell systems encompassing highly redundant end-to-end whole-ship energy efficiency design and integration. Enabled by novel motor, drives, and power electronics, the modular marinised fuel cell system will deliver more than 3 MW power. Auriga Energy's next-gen marine fuel cell module is the building block that delivers an efficient power management system, which will be further developed with the support of CSA Catapult, and Deregallera's parallel "multi motor/inverter" system powertrain.